Monitoring medical supplies storage temperature

This project aim is to research the requirements for vaccine cold storage and transportation toward developing a new low cost digital temperature logger which can be read with NFC smartphones. This allows the healthcare professional to assess the vaccine quality before administrating it or having to dispose of it. Great care is taken in logistics to ship vaccines at the required temperature, however this can go wrong.

Instances of improper vaccine storage, handling and administration are a significant concern for the national immunisation programme, with advice and guidance regularly being sought from Public Health England (PHE). The costs associated with loss and replacement of compromised vaccines should not be underestimated. During 2018, vaccine wastage had a list price value of around £6.3 million. In terms of doses, about half of the reported vaccine wastage incidents were avoidable, but in terms of cost, these accounted for 73% (£4.6 million) of the value of reported wastage in 2018\. This is likely to be under-reported and thus the true financial cost even greater. Vaccines are expensive and can be in short supply. Even when public health assurance has been given, large amounts of vaccines are being discarded as a result of perceived regulatory or licensing issues. Healthcare professionals have a responsibility to minimise financial risk and to help sustain supplies, whilst still ensuring the safety of patients and the continuing success of the national immunisation programme.

The 'cold chain' is a term used to describe the specific temperature conditions in which vaccines should be kept during storage and distribution to protect against loss of potency. The cold chain concept was first adopted in the 1970s by the World Health Organization (WHO) to protect the integrity and quality of vaccines in its worldwide immunisation programme. This standard practice is now universally recognised throughout the pharmaceutical industry and should be followed by everyone involved in the delivery of immunisation programmes. For licensure purposes, vaccine manufacturers are required to recommend an optimum storage temperature range. For virtually all currently used vaccines, the recommended range is between +2°C and +8°C. Maintaining vaccines within the cold chain between the recommended temperature range minimises the risk of compromising the effectiveness of the vaccine and ensures compliance with the manufacturer's product license.

Our invention is a thin flexible reusable NFC temperature logger label, incorporating printed rechargeable battery and antenna coil driving a temperature sensor and logging chip.

We are applying for a 3 month extension.
The extension to our project will enable us to increase our marketing efforts.
We wish to expand our user trials, usability trials, and accessibility.
We also plan extend shipping temperature logging trials over longer distances and times to cover UK to Europe and to USA.
Engage more B2B such as label manufacturers, end users and distributors
We would have time and funds to gather more in use data and stability testing in various product use scenarios.